Engineering, Physical, Natural Sciences and Medicine Bridging Research in Antimicrobial resistance: Collaboration and Exchange (EMBRACE)

This project consists of a two year programme which aims to bridge the gap between Engineering, Natural Sciences and Physical Sciences and AMR Research. The purpose of the programme is to try and engage these disciplines in multidisciplinary research which is important and relevant in tackling the catastrophic threat that antimicrobial resistance poses. The programme is principally designed to develop a cohort of interdisciplinary research fellows who through the programme, will develop a unique set of hybrid research skills, a positive attitude to multidisciplinary research and the ability to communicate across traditional academic boundaries. We aim that these individuals will become the potential future leaders in multidisciplinary research into AMR. Supporting this main aim, are a range of activities designed to bridge the gaps between disciplines, encourage researchers in different disciplines to engage in collaborative AMR research while also providing valuable learning experiences for the fellows. Activities include developing a virtual network for AMR research, organising conferences and seminars, a sandpit exercise and supporting pump-primed AMR projects.

Potential impact
The aim of this programme of research is to deliver a cohort of multidisciplinary researchers in AMR with the potential to become leaders in cross-discipline working. The aim of this capacity building and the associated activities are to stimulate research into AMR. The societal and economic costs of AMR are difficult to quantify, they include the health and economic burdens for the individual, their dependants, employers, businesses and the wider economy. In 2009, it was estimated by the European Centre for Disease Prevention and Control (ECDC) that AMR costed the EU about 1.5 billion Euro in healthcare expenses and lost productivity each year.

Reductions in treatment failure through improved diagnostics, technologies to support more appropriate prescribing or better clinical management facilitated through improved surveillance and data-linkage would reduce the instances of AMR and its associated costs. It is possible that such advances may result in the future from our initial-stage development of discipline-spanning fellows, equipped to tackle the challenges of AMR in a multifaceted, integrated way.

The small pump-priming projects which will be funded as part of the programme may also have a more immediate impact on AMR. It is our ambition that as many of these as possible should be translational - i.e based on real problems at the diagnostic bench or the patient bedside, with a clear aim of ultimately bringing some practical benefit to the NHS or other agencies with a role to play in addressing AMR. The beneficiaries of such work should therefore be clinicians, other healthcare workers and policy makers and through them, the general public under their care. It is hoped that the partnerships made available through the HPRU will greatly facilitate the translation of any relevant innovation or findings, into our local NHS or into policy formulation at the PHE with some resulting impact on clinical care

In addition to the economic benefits which would accrue from a reduction in AMR on any level, there is also potential economic benefit should any of the research conducted as part of the pump-priming projects or any research conducted as a result of grant applications submitted by partnerships established through this initiative, be developed into a marketable product. Imperial College has a well-established technology transfer arm and Professor Toumazou has an existing portfolio of spin-out companies which hold over 50 patents and employ over 350 people. It is therefore possible that research resulting from this initiative may also see academia operating as an engine for economic growth among SMEs if they led to the development of start up companies.